Enable 6 Degree-of-Freedom for Creative Industries

Rival is pioneering a cutting-edge content sharing platform for Extended Reality (XR). This project focuses on enabling 6 Degree-of-Freedom (6DoF) content, a feat not yet achieved by any cross-headset, creator-driven platform. 6DoF allows users to move freely within 3D environments, setting a new standard in immersive content creation and consumption. This innovation will open significant opportunities for both the company and the UK creative industry.